Solubility and Crystallisation of Peptides

This project aims to develop digital twins for crystallisation processes of amino acids and peptides, with the goal of producing robust, accurate models which can mimic experimental setups. From this, it will be possible to perform in-silico experimentation to predict and optimise critical quality attributes of the process, such as crystal size and yield. As well as this, the project also aims to assess the efficacy of automation in assisting crystallisation processes, while reducing
the amount of manual experimental work required. This report begins with a comprehensive literature review of the solubility, nucleation, and growth of peptide crystals, as well as a comparison of currently employed methods for peptide crystallisation control and modelling. The key research gap identified is the lack of development of robust peptide crystallisation models, with much of the reported data being correlated empirically, and therefore specific to individual processes. This prompts the development of robust crystallisation models which can predict the outcomes of changes in operating conditions, and be used as optimisation tools.